University of York and Croda International plc

To develop methods to objectively and quantitatively compare the similarity of speciality chemical ingredients manufactured in different locations based on data sets produced by analytical chemistry instrumentation. The data will be related to the molecular structures of their constituents.